Seaweed Elan II

Seaweed based products will be developed from UK sourced/harvested raw material (algae) to produce biofertiliser for the agricultural and horticultural sectors in the EU. Algal biofertiliser presents a natural and sustainable alternative to increasingly costly conventional fertilisers that are fossil fuel intensive in their production and have a high ecological footprint. Initially, high value blends of the dry product will be marketed online and targeted at specific groups of users.